Circulating Enlightenment: The Negotiations of Andrew Millar (1705-68)

Andrew Millar (1705-68) was born near Glasgow, apprenticed to a bookseller in Edinburgh, and settled in London. By 1730, a distinguished circle of Scottish poets, novelists, and philosophers had joined him there--and within a decade, Millar was the most important and trusted agent for Scottish and English literary interests in the newly-established British capital. This project will document and display the degree to which the Enlightenment was made financially possible, and indeed quite lucrative, through Millar's negotiations with readers in London, throughout England, and across the expanding Empire. Millar was an energetic promoter and fierce defender of his copyrights. For legal scholars, Millar's name is synonymous with arguments for private ownership of intellectual property that endure to this day. His social negotiations and the positions these spawned remain relevant three centuries later.

Readers normally associate the Enlightenment with purely intellectual developments. But its cultural flourishing was made possible through social and business interests negotiated by Millar. This project will draw on archival, technical, e-learning expertise to collect, edit, interpret, and showcase these negotiations for scholars, students, and non-specialists. The results will enable fresh thinking about the creation of historical documents, the interpretation of the past through new media, and learning about history through reflection on its social, financial, and legal conditions.

This project has three objectives: First, the completion of a book, titled "Creating Enlightenment: The Negotiations of Andrew Millar" (under contract with Oxford UP). Second, using an award-winning online platform run by Edina, the JISC-designated information service, we will create an interactive exhibition that will enable non-specialists to explore and understand the importance of social networks for promoting intellectual and artistic developments. These modules will also instruct users on how to identify and contextualize the archival sources that can now be found find online. Third, the project will host an international colloquium on the social and financial history of the Enlightenment in Britain, here at the University of Edinburgh.

A considerable proportion of preliminary research has been completed. In the first year, the PI will consult contextual materials and prepare editorial notes and the volume's Introduction. From Months 13-18, the research assistant will transcribe textual material and compile the bibliography. Also during Months 13-18, the e-learning team at Edina will develop the online modules. The School's Research Office will organise an international colloquium, "Negotiating Enlightenment: Sources and Legacies." This major event will be hosted in the School of History, Classics, and Archaeology at Edinburgh, with contributions from our graduate students and colleagues, and funding support from external agencies. This colloquium will be held during the project's final month, which will mark the occasion for launching the project's interactive website, and submission of the book-manuscripts to Oxford UP.

The University of Edinburgh is a world-leading centre for research in the intellectual, commercial, and material history of Enlightenment culture. It is home to the AHRC-funded SCRIPT centre for research in law, technology, and intellectual property, and the AHRC- and RSE-funded Centre for the History of the Book; with the National Library of Scotland nearby, this project team will benefit from outstanding local resources. Beneficiaries of the project will include a cross-disciplinary range of scholars and students, as well as teachers and non-specialists worldwide.

Potential impact
This Impact Summary explains three key objectives of this project:
* The provision of a publicly-accessible and interactive web platform that features this research and trains users, particularly secondary-school students, to make further use of its archival materials;
* Organisation of a 2-day conference that will draw on resources beyond the University of Edinburgh and our project partner at Harvard University;
* Development of shared resources between this project and The John Murray Archive (National Library of Scotland), and the National Records of Scotland, for enhanced opportunities to jointly-host public events associated with this project.

WEB PLATFORM
Andrew Millar is a major figure in British cultural history precisely because his social networks and business concerns enabled the Enlightenment to flourish through investment in collaborative intellectual, philanthropic, and scientific projects. In the same way, adoption of an acclaimed web interface will invite teachers, students, and members of the public, to examine a showcase of archival materials including Millar's unpublished correspondence, in their manuscript and edited versions, with links to authorial notes, contracts, finished volumes, and contemporary accounts. This will provide virtual tours through Millar's negotiations and outcomes, complementing the book's richness and extending its reach. The PI will work with our local e-learning team during the final four months of the project, completing the explanatory modules and data-input from the emerging scholarly edition. We will seek the modest required funding from existing Knowledge-Exchange resources to maintain this platform over the years ahead.

Like a virtual museum or digital library, this part of the project will foster "public history" by enabling readers to browse and compare primary sources, at their own pace, with the choice of reading, listening, or viewing editorial explanation-with the scholarly editor acting in 'guiding' rather than 'controlling' roles. As sociologists of digital learning have shown, enabling public engagement with interactive platforms will encourage visitors to retain and return to the materials time and again. We are mindful of the technical and conceptual complexity of e-learning platforms for preserving and featuring historical documents. Accordingly, this project will draw on the expertise of local leaders in the field of digital pedagogy to ensure that our interface balances high-quality exhibition with accessibility, including the Digital Cultures and Education Research Group (DiCE), based in the School of Education. The platform and e-learning modules aim to respond to the Scottish Curriculum for Excellence (2011), particularly its section on Skills for Learning, Life, and Work, which emphasises electronic research skills and critical thinking about local and national history through independent research.

TWO-DAY CONFERENCE
The PI will apply for funds from the Royal Society of Edinburgh and the Royal Historical Society to host a 2-day conference, "Negotiating Enlightenment: Sources and Legacies", inviting papers and exhibitions from local museums and publishing houses, to reflect on the history and interpretation of literary careers and publication in Britain during the Enlightenment. This event would be hosted by the School of History, Classics, and Archaeology, at the end of the grant period. This event will see the public launch of the interactive web platform.

LOCAL COLLABORATIONS
Apart from its contribution to learning and teaching beyond academia, within and beyond the UK, further impact will result from opportunities for collaboration between the PI and local centres with remits for Knowledge-Exchange: the John Murray Archive (NLS); and the National Records of Scotland.

The project team envisions exhibitions, open-access publications, hands-on workshops for teachers, and contributions to University's Visitor Centre.